Detecting and monitoring floods using satellite radarand drone data

In this novel and timely research, we aim to improve the management and protection of floodplains and wetlands by using cutting-edge satellite images and drone data to develop field-tested methodologies to monitor flood level and extent on a weekly basis to inform flood risk management strategies. You will be performing experiments with a ground radar where we will take measurements of real life flooding as well as simulate flooding in the lab. Although both urbanised floodplains and natural wetlands require different management solutions, they both require knowledge of flood water extent over space and time. Currently this knowledge is hampered by insufficient monitoring instrumentation on the ground, especially in remote areas.